Minority ethnic women's experience of menopause: a mixed methods study

We will investigate, through rich ethnographic research, the medical, social and cultural dimensions of minority ethnic women's experience of menopause in order to provide guidance to aid health care interventions targeted both at menopause and later in the life course. Our starting point is that very little is known about the menopause experience of women from diverse ethnic communities living in the UK, including their perceptions of, and interaction with, health care providers. Health care providers report rarely, if ever, interacting with such women about their menopause and of lacking the confidence and cultural competence to do so. Consequently, opportunities to offer support both in terms of menopause symptoms and in terms of mid-life health and wellbeing may be lost. The white western-focused research on menopause means that the different ways in which menopause may be experienced by minority ethnic women is not something doctors may recognise. From the women's perspective, the emphasis on White women's experiences in research as well as their dominance in patient information literature may discourage them from seeking health care. Those who do attend report dissatisfaction with these encounters. The limited existing research on this subject suggests that barriers and obstacles to health care need exploring both from the perspective of women and from that of their health care providers. Drawing on the insights of previous anthropological/sociological research and informed by the need to reduce the health gap between white and minority ethnic communities which grows wider with age, this research takes a culturally informed approach to the menopause. It recognises that menopause is not 'one' experience that women all around the world will experience but combines a biological and cultural element which influences symptoms and the social meanings given to them. Additionally, women from different minority cultures in the UK will have a range of issues relating to factors such as life course, history of migration and degree of acculturation, as well as intersectional issues around class, sexuality and lifestyle, that will impact on menopause. This complexity necessitates rich qualitative research that is sensitive enough to capture differences between, as well as within, communities. Consequently, we will generate original knowledge through semi-structured interviews with 30 Black and 30 Chinese women adopting a life course and biographical perspective of menopause. Our sample will be accessed through a range of women's and cultural centres located in Liverpool. The semi-structured interviews will explore: a) experience of menopause, psychosocially and physiologically; b) impact of menopause on other areas of life; c) life course narratives contextualising menopause within reproductive history; d) health and well-being in a life-course context; e) interaction with/perceptions of health care providers. We will develop a structured Health and Menopause questionnaire adhering to STROMA guidelines and containing both standard questions and ones unique to these communities using the input of the semi-structured interviews. Additionally, we will carry out focus groups with health care professionals to explore the barriers and facilitators, from their perspective, in terms of offering support and appropriate interventions to these women. We will also invite women to focus groups designed to capture their experience of menopause through creative methods. Insights from the research will inform the development of three tools: a) a 'cultural competence' menopause tool which will support health care professionals in recognising culturally diverse symptoms of menopause and its impacts on health and thereby offering information, advice and support to such women and b) culturally appropriate guidance for women themselves; c) a survey instrument suitable for larger scale research on menopausal experience in similar minority communities.

Technical abstract
This project will generate original knowledge on how women from diverse ethnic communities experience menopause and how health care providers can support them in culturally appropriate and sensitive ways. Our data will be drawn from in-depth biographical narrative interviews with two groups of women from Black and Chinese communities, supplemented with a short structured and replicable questionnaire designed to facilitate cross-cultural comparison. The semi/unstructured interviews will include: a) experience of menopause, psychosocially as well as physiologically; b) impact of menopause on other areas of life; c) life course narratives of where menopause fits with other experiences both connected to the reproductive body and beyond; d) experience of health and well-being at menopause in a life-course context; e) interaction with/perceptions of health care providers role in supporting in menopause and mid-life more generally. We will build the questionnaire using input from the semi-structured questionnaire for each group. This adheres to STROMA guidance to include standard questions/categories and modify or introduce new questions capturing unique local experiences of symptoms. We will also invite women to focus groups designed to capture their experience of menopause through creative methods. Additionally, we will carry out focus groups with health care professionals to explore their perception of the barriers and facilitators to their offering support to these women. The data we collect will inform three tools: (i) a 'cultural competence' tool for health care providers which will support doctors and other health care professionals in recognising symptoms of menopause and broader impacts on health among minority women and tailoring information, advice and support accordingly; (ii) culturally appropriate menopause guidance designed for minority women themselves; (iii) a structured Health and Menopause questionnaire for survey research in similar communities.